ORA (Round 5) The Development of Inequalities in Child Educational Achievement: A Six Country Study

Inequalities in child development by parental socioeconomic status (SES) are a direct impediment to social mobility and life chances and hence are a concern across OECD countries. This project aims to advance understanding of SES disparities in child development by leveraging detailed cohort and administrative data from six rich countries - France, Germany, Japan, Netherlands, the UK, and the US -- that are similar enough to form valid comparisons, but also sufficiently different to allow us to learn about the role of context in the development of inequalities. Because different aspects of development matter, and may be differentially affected by SES and by country contexts, we conceptualize child development broadly, to include cognitive development (language/literacy and maths skills, school achievement) and also social/emotional development (attention skills, behaviour problems) and health (overall health, obesity). The novel features of the project are to move beyond cross-sectional and single country snapshots and to embed examination of multiple developmental stages, multiple outcomes, and multiple countries in a highly harmonized framework. We aim to provide new evidence on the dynamics of inequalities in childhood and adolescence, what factors influence them, and how national contexts strengthen or buffer these processes.

Potential impact
The role of socio-economic conditions in childhood as they relate to the well-being of children and families are the subject of long term public, political and policy debates. For example, the European Commission Recommendation on child poverty and well-being, "Investing in children: breaking the cycle of disadvantage", adopted in 2013, focused on levers to reduce overall inequalities in childhood across the EU. Our research will provide new evidence about the extent, timing, and sources of inequalities in child development and how those vary across six rich countries, and therefore directly contribute to these discussions and ongoing scientific debates. The work will provide a sound evidence base to inform decisions about family policies and policies relating to early childhood health inequalities by shining a light on countries/age groups where inequalities are most/least pronounced and by providing evidence about factors that are associated with reduced/increased inequalities. As a result it will be of interest to national and local policymakers concerned with educational equity and children's health and well-being; to professionals working in these areas including preschool and school teachers and health professionals; and to parents, the public and young people.

We will take both a national and international approach to disseminating to policy makers and non-academic stakeholders. At a national level, we will build on project investigators' existing links to civil service, third sector, and policy making organisations. Communication offices, social network platforms, and other dissemination tools already in place at project partners' institutions will be used: for example, PolicyBristol's monthly newsletter and INED's bilingual "Population & Societies", a monthly four-page bulletin in French and English intended for dissemination to a wide audience. The project website will be hosted at INED and will be used to advertise project results. At a European level, we plan to collaborate with Population Europe, a longstanding INED partner that specialises in disseminating demographic research at an EU-level. It maintains communication channels for media and journalists, and has expertise in creating content for a policy audience, including through meetings and publications. Three policy briefs will be prepared in collaboration with Population Europe, and launched at the final project conference, to which research, policy and non-government users will be invited. To further target policy audiences, we will organize a "policy webinar" with Population Europe with a focused message of key project results. The project will also benefit from the established dissemination channels of Population Europe, including press releases and newsletters, social media activities, and its summary Population Digests. Throughout the project we will also consult with an advisory group with half of its eight-person membership composed of policy experts. The advisory group members will attend two of our annual meetings and participate actively in our final conference.